LOQUITUR: bringing the field of ballistic forensics to DNA-type standards.

The increased use of firearms in criminal and terrorist acts drives the need for development of technology in the area of ballistic analysis which enables efficient and successful prosecution of criminals by providing high quality bullet, cartridge and thus firearm matching evidence. Current ballistic analysis technologies perform poorly compared to DNA evidence and the leading technology providers only offer a highly restrictive system. Current technologies do not make use of the latest scientific and technological developments, and their approach severely hinders evidence sharing between LEA’s, using what should be compatible systems. This is specifically a problem for countries sharing a border, where sometimes bullets/cartridge cases have to be physically transported between countries to enable comparison. Ultimately this delays, and in some cases, prevents, the successful prosecution of criminals. This project will exploit the most recent scientific and technological advances to produce a cutting-edge technology which provides LEA with highly efficient, reliable, totally compatible and more cost-effective methods of generating/sharing ballistic evidence.